New business models related to integrated systems and embedded electronics for our new asthma diagnostic device to manage respiratory disease in the home

This feasibility study will evaluate new business models related to integrated systems and embedded electronics for our new asthma diagnostic device to manage respiratory disease in the home. The total costs incurred, due to asthma in Europe is €17.7 billion per and 30 million people in Europe currently were suffering from asthma and 6 million of them suffered severe asthma. The NHS is now looking for new technology solutions to focus on managing asthma patients in the community to make the required efficiency gains and savings. In this project we will engage with the NHS consultants to understand their requirements for asthma patients. We will then analyse and produce new business models based on the nine elements of the Business Model Canvas. Each model will be evaluated using business development criteria and presented to the NHS to get their feedback.